Teesside University and Medi-Direct International Limited

To develop and validate through novel clinical evaluations and trials, the efficacy of a self-administered software-led, sensory discrimination device for the treatment of phantom limb pain and rehabilitation of patients following a stroke.